Prototype for solid state X-ray source for 3D dental imaging applications

Radius Diagnostics Ltd, a spin-in to the European Space Agency BIC on the Harwell Campus is using space heritage technology
to revolutionised clinical planar X-ray radiology – the modality used for 60% of all medical imaging worldwide and representing a
>$5bn capital market.

The transformation will be comparable to the effect that the introduction of LCD had on Visual Display Units in terms of reducing
weight and bulk by >90% and cost, but more importantly it will transform form factors and portability. Most importantly it will allow
3D imaging from a modality that has traditionally only been 2D.

This grant for 45% of a £204k project relates to generating the Product Requirement Specification and creating a mock-up of a
low-cost 3D dental imaging solution that is fully ‘solid-state’. A UK SME, has stated they would wish to market the full solution (integrating their own digital detectors).